Cyber Security Improvement 1

As a growing company, primarily operating online through our e-commerce site, we are concerned that our current information security controlsand process’s may not be robust enough to protect our business and our customers from cyber attacks. We feel that the Cyber Innovation Security voucher would be an invaluable asset to help us gain specialist external assistance to improve our cyber security.Cyber security will be an ongoing challenge for us as our business grows but we believe that if our application is successful the external assistance could change the way our business operates and dramatically improve our online security.